Queering Pirate History: Exhibiting Atlantic Maritime Heritage

This project looks at the phenomenon of Atlantic Piracy during its so-called 'Golden Age' (ca. 1640s -1730s)
through displays of art and artefacts within maritime museums in the UK and the US. Through the intersectional
lens of queer museology, I consider contemporary approaches and misrepresentations of pirate history. Pirates'
non-normative expressions of gender and sexuality, such as cross-dressing and matelotage, and their involvement
with Atlantic empires and the Transatlantic Slave Trade, are largely invisible in museum spaces. I argue that such
omissions affect museum publics and contribute to the marginalisation of certain histories and identities. I will
analyse select case studies, such as the 'Pirates' exhibition at the National Maritime Museum Cornwall and the
display of artefacts from pirate vessels Whydah Gally and La Concorde/Queen Anne's Revenge in Massachusetts
and North Carolina, resulting in a thesis and a curatorial output in the form of an exhibition proposal.